Fast Neutron Tomography of Pipeline Corrosion

The project aims to develop a system for assessing the extent of corrosion in pipework in the Oil and Gas industry without disturbing the insulation round the pipe. Inspection for corrosion is a costly exercise particularly offshore or under the sea. It can be even more costly if the corrosion is not detected and the pipe leaks. A number of technologies are used now but these are difficult to use under water and have varying success. Our project is the first step in developing a system based on imaging neutron radiation which will work underwater. The system contains a rotating ring of detectors, very like a CT scanner but the radiation is fast neutrons rather than x-rays. This radiation penetrates both metal pipes and porous insulation whereas alternatives such as X-ray and ultrasound, cannot. The pipe appears as a light area and the corrosion as a dark area. The principle has been proven in the workshop with a small number of detectors and a small radiation source which would form the basis of a portable or installed system on an oil pipeline.